Empowering Creative Voices: Revolutionising Media Access for the UK's Creative Industries through Media Matchmaker

Media Matchmaker is redefining media engagement within the UK's creative sectors by enabling direct, effective connections between creative organisations and journalists. Our platform levels the playing field in public relations, ensuring that businesses of every size have equal opportunities to engage with the media. It simplifies the process for journalists to discover compelling stories and expert insights from the creative community. With support for a range of multimedia content, including soundbites, videos, and documents, our service caters to a diverse array of media outlets, from local radio and newspapers to national television and online platforms.

We're launching a targeted campaign to make PR and media exposure accessible and affordable for the entire creative industry, eliminating the need for expensive PR agency fees. Our bespoke onboarding programme and comprehensive support services aim to demystify PR, particularly for small businesses, empowering them to broadcast their innovations and achievements.

By boosting the visibility of creative enterprises, Media Matchmaker is fostering a more inclusive media environment that truly represents the UK's regional diversity and creative richness. Our mission is to transform the UK's media landscape into a vibrant forum where every creative voice is heard, supporting a thriving cultural and economic ecosystem.